Metadata Applications for the independent music community

Motif Music Services introduces a groundbreaking music metadata platform and app, reshaping the landscape of the music industry for independent artists and organizations alike. With the aim of tackling the significant issue of uncollected royalties, which amount to billions of dollars due to discrepancies in existing databases, Motif Music provides a seamless solution by streamlining the metadata process, thereby ensuring precise and efficient allocation of royalties. What truly sets Motif Music apart is its unwavering commitment to sustainability. Motif Music prioritizes environmental responsibility by adopting green hosting powered by renewable energy sources and implementing cutting-edge coding techniques to minimize energy consumption. By reducing carbon emissions associated with traditional hosting methods and optimizing resource usage, Motif Music not only revolutionizes music metadata management but also champions sustainability in the digital era.